Seeing In Colour: A Film-based Pedagogy

We are embarking on a groundbreaking project initially in the field of Relationships, Sex & Health Education (RSHE), which will later extend to other life-skills related subjects.

We will produce an educational package tackling the more nuanced RSHE-related topics including, but not limited to, 'banter', 'politeness culture', toxic masculinity and coercive control, utilising a brand-new, innovative pedagogical approach we have spent the last few years researching and developing.

This approach operates by using nuanced, relatable, and inclusive storytelling in high-quality films that are crafted to pose questions serving as a launchpad for subsequent discussions and activities which aim to provide a foundation for the development of essential skills such as communication, active listening, critical thinking, and emotional literacy.

We will use a 'spiral curriculum' format that progressively deepens this skill development work over several years, ensuring those skills become embedded into muscle memory. This not only enhances retention but also facilitates the application of these skills in real-life situations, thereby better preparing young individuals for adulthood.

We will also create comprehensive teacher guidance and training videos that aim to address numerous issues identified with current RSHE delivery, including:

* a lack of diversity and inclusion
* anxieties about safeguarding
* the rising influence of controversial public figures

By adopting these approaches, we aim to bridge gaps in RSHE education to create a lasting impact on healthy communication and relationships among the young people in our society, for the better.